ZEUS

Jaguar Land Rover requires the development of cutting-edge electrified propulsion technologies to remain globally competitive. This aligns to the strategy for all new Jaguar Land Rover models to have an electrified option from 2020\.

Jaguar Land Rover has created a consortium of world-class academic and industry partners to create a hydrogen fuel cell electric vehicle (FCEV) prototype to evaluate Hydrogen Fuel Cell Technology large premium SUVs.

The project will deliver a benchmark, zero emissions premium FC SUV concept with Jaguar Land Rover attributes such as long range, quick refill, towing, off-road capabilities, low temperature performance.

To deliver this exciting project, Jaguar and Rover has assembled a tightly focussed consortium of UK based world-class experts including:

Delta Motorsport -- A UK based SME will lead the development of a class-leading, high performance battery

Marelli Automotive Systems - part of a global automotive group with UK base will support the design of the cooling system and the development of high-performance heat exchangers suited to FCEV.

The UK Battery Industrialisation Centre is part of the UK government's Faraday Battery Challenge to establish a new national facility for battery manufacturing development.

Jaguar Land Rover will provide programme leadership, lead technology integration, and hardware and software development for vehicle power management. Jaguar Land Rover will lead the vehicle physical integration and manufacture demonstration vehicles

Successful execution of the project will result in significant opportunities for UK production sourcing to sustain and drive new jobs growth in the UK during the critical transition period from conventional internal combustion engines to electrified powertrains.

The project will also drive significant growth in FCEV design and manufacturing capability within the partnership and will provide the consortium partners with a competitive edge to create UK intellectual property (IP); a strong UK supply chain; and downstream exploitation opportunities in adjacent fields.